High temperature PCM/Brayton cycle

This proposed project is aimed at developing an effective energy storage system to establish an equilibrium between variable renewable energy supply and consumer energy demand, therefore acting as a grid buffer. The proposed project will involve the design, optimisation, construction and testing of the first-of-its-kind prototype power generation/energy storage system. The system will use a novel High Temperature Phase Change Material (HTPCM) which is suitable for thermal storage in the temperature range of 300-450. Various HTPCMs will be tested and the one which responds as required will be selected. A range of PCM heat transfer enhancement methods will be investigated to help increase the effective surface area for heat transfer. The performance of the HTPCM/Brayton power will be evaluated. The successful implementation of this HTPCM technology will enable the possibility of producing electricity using renewable energy sources such as solar and wind, biomass, while maintaining continuity of supply.